Designing a Modular Approach for the Formation of Rhenium-functionalised Surfaces for SERS-based Sensing

A modular approach has been designed for the synthesis of labelled nanoparticle films for targeted analyte detection using surface-enhanced Raman spectroscopy (SERS). Interfacial self-assembly of citrate-stabilised silver nanoparticles and photo-deposition of silver salts were employed as possible methods for the generation of reproducible SERS surfaces.

The ability to label the platforms with a simple rhenium complex were also made and assessed using SERS. The complex shows an ability to effectively label the structures via covalent interactions between the silver surface and the dithiol group of the ligand, evidenced by SERS. The complex can modify and position citrate stabilised nanoparticles at the interface between two immiscible liquids, demonstrating that the modified metal liquid-like films (MeLLFs) and surface-exposed nanosheets (SENS) provide a simple and reproducible method for the synthesis of labelled SERS active surfaces. The rhenium complex also displayed a selective spectroscopic response to the presence of mercury salts in solution facilitated bromide abstraction. This interaction was also observed using SERS after treating the rhenium decorated MeLLFs and SENS with organic and aqueous solutions of mercury salts.

A benzimidazole functionalised rhenium complex was shown to have a remarkable photophysical response to both dihydrogen phosphate and acetate in solution, both a "switch off" in the emissive response. It was possible to extend this into an anion sensing SER platform using SENS films, which when treated with dihydrogen phosphate showed changes to the complex fingerprint with additional features attributed to the anion. Similarly, the detection of acetate is evidenced by an observed vibration and wavenumber shift of specific vibrations attributed to the hydrogen bonding interaction between the complex and anion.